The University of Nottingham and XAIS Asset Management Limited KTP 21_22 R2

To design, develop and embed a tool to predict the future needs for maintenance of infrastructure assets. The tool will enable Highway Authorities and their agents, a more holistic planning of interventions, prioritizing small preventive actions rather than large and expensive emergency repairs.